Integrating Systems Approaches for Emission Reduction considering External Stimuli: from Perceptions to Behaviours

To achieve sustainable development goals, particularly in urban environments and considering climate change, it is crucial to understand emissions dynamics and establish effective reduction strategies. Although extensive research has been conducted on behavioral changes influenced by various factors, primarily focusing on specific developed nations through surveys and questionnaires, there remains a significant gap in the literature regarding the quantification of cascade effects from external stimuli, such as natural disasters, on human beliefs, actions, and corresponding emission changes worldwide. This project will examine the impact of external events on emissions dynamics and conduct global comparative case studies to propose a practical emission reduction pathway, adopting a human-centered perspective with complex systems approaches.